University of Strathclyde And Turnbull & Scott (Engineers) Limited

To embed an integrated heat exchanger design process incorporating thermal, structural and weld design components, facilitating rapid business expansion in key markets such as Nuclear.